Coventry University And SAIC Motor UK Technical Centre Limited

To develop innovative in-house modelling, model-based control optimisation capability for engines and transmission systems. To develop smart testing techniques and automatic reporting procedure for engine and transmission systems.